JUNIPER - Joining Unified Novel Integrated Pole piecE Rotor

The MAGSPLIT® electronically Continuously Variable Transmission (eCVT) device is a new concept for hybrid vehicle drivetrains. The system comprises a fully integrated magnetic powersplit, and motor/generator. MAGSPLIT offers unparalleled powertrain efficiency and noise and vibration reduction in a very compact system, enabling its use in a greater range of vehicles than is currently achievable and cost effective within existing hybrid drivetrains. These advantages are achieved by the magnetic gearing effect at the heart of MAGSPLIT and all Magnomatics’ products, enabled by the unique Pole Piece Rotor (PPR) component. The achievement of a cost effective, high volume production capability for PPR that retains robustness and high performance is a key element in the success of MAGSPLIT. This project will identify and deliver a production intent PPR using manufacturing advances beyond the current state-of-the-art supporting increased market penetration of MAGSPLIT in a greater number of vehicles in a wider range of platforms. Concurrent component and process design is also expected to benefit both areas and further enhance MAGSPLIT performance.